The Robert Gordon University and Petrofac Services Limited

To form an in-depth qualitative understanding of multinational workforce cultural issues, thereby developing innovative management practice and embed understanding, including training and a toolkit to drive industry leading performance, and productivity.